An intelligence system using data sharing and AI to prevent recurring fraud, particularly in the travel industry. Users will be able to use confirmed fraud data to make decisions on whether to accept a risk, with safeguards in place.

Founded by David Rose, Barry Gooch, and Bonnie Gooch, Montague is a rapidly growing UK SME looking to provide a sustainable solution for reducing the fraud risk of organisations. Travel companies repeatedly fall victim to fraud and the situation has deteriorated with the COVID-19 pandemic, putting the industry in an even more difficult situation. Montague's system provides a new source of reliable data to help users identify known fraudsters.